Swansea University and TMT Technology KTP 21_22 R5

TransMedia Technology is a leading document scanning, conversion, imaging and archive management company. Operating across all digital and reprographic media. This project tackles a new 'no coding' programming system which will allow the creation of complex secure workflows to manipulate data, without the need for in depth programming knowledge.